Organ-on-chip: models of the female reproductive system

This project will be focused on the development of an "organ-on-a-chip" models for the recapitulation of the female reproductive tract.
The research goal of the project is to create Organ-on-a-chip models (OoC) that allow the co-culture of different cell types and the study of physiological functions of the female reproductive tract in vitro. These models will be used to assess change in metabolic activity of the specific cell types and the effect of exposure to chemical substances on some aspects of reproduction and fertility.
These innovative OoC models will allow: (i) the accurate study of the biochemical and functional activity of living tissues and (ii) the evaluation of the paracrine signalling that occurs in physiological and pathological conditions. Finally, human patient-derived cells will be used, thus considering the use of these models for the definition of personalized therapies for patients affected by diseases such as endometriosis and infertility.